Similation of Coffee-Ring Effect

Liquid crystals are an interesting state of matter with long-range orientational order but without
positional order. Consequently these materials can flow like liquids but at the same time, retain an
elastic, solid-like response to deformations in their orientational order. The liquid crystal industry
is expected to be worth more than 190 billions US dollars by 2023, and yet the technology behind
it still relies largely on the nematic phase which was first studied by Leslie, Ericksen and de
Gennes et al. in the 1960's.
The usual nematic phase in liquid crystals is formed by rod-shaped molecules. At high
temperature, the molecules' orientations are completely random [this is called the isotropic phase,
see Fig. 1(a) left]. On the other hand at low temperature, the molecules tend to align along some
spontaneously broken direction [this is called the nematic phase, see Fig. 1(a) right]. The following
youtube video, by my student: https://www.youtube.com/watch?v=dzS7-ddZAzQ demonstrates a
simple isotropic-nematic phase transition using just a gas lighter and a laptop screen